14CONFAP UNDERSTANDING CELL WALL STRUCTURE AND HYDROLYSIS OF TWO LEADING C4 BIOENERGY CROPS TO IMPROVE SECOND GENERATION BIOETHANOL PRODUCTION

Technical abstract
WP1: Tailored enzyme cocktails matching feedstock & pretreatment. The aim will be to provide preliminary data on the potential of cocktail-feedstock-pretreatment matching. Commercial bagasse samples will undergo different pretreatments and hydrolysis with tailored enzyme cocktails and a commercial cocktail as reference. Pretreatments and tailored cocktail compositions will be selected based on expertise and scoping exercises.

WP2: Engineering the hydrolytic enzymes and feedstocks of the future. Synthetic biology offers exciting opportunities to facilitate the release of sugars from plant biomass. The Dr Buckeridge group has fully characterized a cell wall modification system active during gas space (aerenchyma) formation in sugarcane root development. We will seek to provide proof of concept that by increasing cell wall separation and porosity with enzymes specific for grass walls, a biological pretreatment could lead to an increase in accessibility to the other polymers of the cell wall. We will also organize a workshop to effectively capture the potential of synthetic biology approaches.

WP3: Effect of environmental and genetic factors on cell wall biomass quality and conversion. The composition and architecture of cell wall biomass can differ significantly depending on tissue, species, cultivar, and environmental conditions. We will utilize facilities at the National Plant Phenomics Centre (NPPC-Aberystwyth) to begin assessment of this variation. Selected sugarcane and Miscanthus varieties will be grown in different soil types to mimic fertile, semi-fertile and poor conditions. Plants will undergo detailed phenotyping in the NPCC during different water treatments (severe drought, moderate drought and well watered). Harvested samples will undergo cell wall phenotyping. The integration of data will provide essential information on how differences in biomass tissue, genetics, and environmental conditions impact on cell wall quality and biomass deconstruction.